Improved tokamak dust transport simulations

Our DTOKS (Dust in TOKamakS) code simulates the motion and lifetime of tokamak dust produced by the erosion of plasma facing walls. It has been used to study various tokamaks including MAST, JET and ITER. At present the code assumes that the background plasma, through which the dust grains move, is constant in time. This project would involve upgrading the code to allow for time dependent plasmas. In addition, there are several other improvements which need to be made to the code's basic physics model. These would be based on our recent work on dust-plasma interactions, and would include the charging of large and non-spherical dust grains, magnetic field effects, and misty plasma effects. Once upgraded the code would be used to study dust transport during ELM crashes.
Funding